University College London and DesignBuilder Software Limited

To develop and implement tools to process and compare building simulation model results (eg energy use) with operational reality and create a new proactive 'industry engagement and outreach system' to disseminate them, extending market sectors and key products.